Bringing Photonics to the Next Generation

Light Trace Photonics' (LTP) co-founder and CEO, Jake Biele, is on a mission to inspire the next generation of innovators in photonics. LTP aims to help the next generation of innovators utilise photonics to fulfil their potential in delivering positive impact to society.

Photonics is concerned with the generation, detection, and manipulation of light and is an area of considerable potential for technology innovation across key industries such as computing, healthcare, communications and renewable energy. To inspire the next generation, LTP have developed the LightPort:Edu, a revolutionary training tool that allows STEM students across the country to get hands-on photonics experience whilst learning the basics of how to programme photonic chips -- a key platform of the future.

Photonics is listed as one of the seven technology families of UK strength and opportunity and the government's innovation strategy states that to capitalise in this area of strength, it is vital that the UK's workforce, and the education and training system that feeds it, has sufficient scale, diversity, and breadth to meet the challenges and opportunities of a more innovative economy. The photonics industry is already facing difficulties in acquiring talent and as the industry continues to expand, this shortage will become an increasingly restrictive factor for UK innovation. The LightPort:Edu is LTP's solution to the skills shortage.

Jake is a proud member of the LGBTQIA+ community and was previously awarded the Young Innovators Award which has been pivotal in helping both Jake to become a role model for other young innovators and LTP to achieve its core mission of supporting photonics innovation. This award is a continuation of the support provided during the Young Innovator Award and will help LTP bring photonics to even more young people across the country, inspiring other young LGBTQIA+ into a career in photonics in the process.